Cross-disciplinary resaerch for Discovery Science - St Andrews

The funded proposals will build discipline integration and enable adventurous and ambitious curiosity-driven, high-risk and high-reward projects that push the boundaries of Discovery Science. This funding will be a welcome contribution and will help the University of St Andrews build expertise and agility in working across disciplinary boundaries.